Novel multiple algorithm-driven travel booking platform for flight-free travel

With Byway, the journey is the star of the show. We help travellers explore the world by travelling through it - by train, boat, bus, etc. - rather than flying over it. We draw tourists away from airport hubs suffering over-tourism to the wonderful places in between, boosting local economies. We see a post-Covid world in which flight-free holidays are normal, and a vibrant travel ecosystem flourishes away from the beaten path.

Current ground-travel route planners (think Google Maps and Rome2Rio) optimise for speed or cost. With Byway, we're optimising for experience. Our technology will dynamically package multi-modal ground transportation (trains, boats, buses, bikes, ride-hailing, etc.) with personalised experiences and accommodation in a way that's never been done before. This will allow us to create custom journey plans and package holidays on a per-customer basis.

For example, you can get from Glasgow in Scotland to the Hebridean Isle of Mull in 4 hours and 22 minutes, with a train, ferry and a bit of walking - and that's what current journey planners will tell you to do. We won't. If you're a lover of the outdoors and have a bit of a thing for seafood (which we know from the data you gave us at onboarding), we'll tell you to take nine hours over the journey instead. That's because we know you'll love alighting from your train at Loch Lomond for a walk and a two-hour kayak before lunch, leaving your bags with one of our partners. When you arrive at the port of Oban a little later, instead of waiting around for 20 minutes to catch the next ferry, we're going to suggest you drop your bags and settle down for dinner at one of the best seafood restaurants in town before catching an evening ferry out to Mull. On Mull we'll have booked you somewhere to stay that suits your preferences, and will connect you in real time with the appropriate buses/taxis/bikes/luggage transfer etc. to take you to your door.

We exist to make flight-free holidays seamless and personal from start to end. We want to help our customers experience the joy of journeying by train and boat, opening their eyes to a new way of holidaying, in which they can experience the lesser-known parts of the world instead of flying over them. We want Byway to blaze a trail into a new travel ecosystem growing up around sustainable, authentic and conscious travel. We have become a pre-registered BCorp, which means we're committed to building a business that's a force for good.

Byway holidays are about journeying through delightful under-explored parts of the world, away from crowds. We want to establish a new paradigm for holiday travel, where the journey is part of the holiday, instead of a means to an end.